Agriculture DSS

Barefoot Lightning has been working for a number of years to develop mobile based decision support tools for farmers in developing countries. We are now seeking support to strengthen our decision support technologies as well as to help us target our products towards the domestic UK market also.